Delhi Air Pollution: Health aNd Effects (DAPHNE)

DAPHNE is a consortium of doctors, scientists and technologists drawn from 9 institutions (six in India and three in the UK), to study the effect of air pollution in the city of Delhi on the health of pregnant mothers and their new-born children, and asthmatic adolescents. This group is particularly vulnerable because of their greater intake of air with respect to the body weight, and an underdeveloped immunity system; and, also, the adolescents have greater outdoor exposure when travelling to school and during play times. In addition to estimating the amount of suspended particles and gaseous pollution inhaled by subjects using existing networks of stationary air quality monitors and satellite data, the project introduces novel devices worn on the person to measure exposure to suspended particles and noxious gases, and monitor their breathing rate and breathing effort when the subjects are out and about in their everyday lives. This will estimate the impact of air pollution on their asthma and how different levels of activity could contribute to changes in their condition. Biomarkers in samples of blood and urine taken from the subjects will be used as further evidence to estimate the effects of air pollution on changes in their well-being. Finally, a panel of stakeholders drawn from India and the UK will advise on how best the research results can be translated into interventions to help mitigate the effects for the benefit of the citizens of Delhi in the first instance, with potential for world-wide application in the future.

Potential impact
The DAPHNE research consortium brings together a team with a proven track record of research expertise in air pollution exposure and its impact on health. The primary aim of the DAPHNE is to understand the early life effects of air pollution in Delhi by estimating exposure-response relationships between ambient air pollution exposures and health effects (birth weight, acute respiratory infections in children < 2 years) and asthma exacerbations in adolescents aged 12-18 years. Given the young demography of the population in India and other developing countries, impacts of air pollution in utero and on children will carry serious public health and human resource consequences in the future. Despite the widespread prevalence of high air pollution exposures in developing countries, few cohort studies exist that are devoted to examining the association between long-term air pollution exposures and health outcomes. As a consequence of this study we will better understand the implications for vulnerable groups such as pregnant women, infants and adolescents. Through a better understanding of the contribution of different sources of pollution to people's exposure, more cost-effective reductions in exposure can be targeted to reduce the health burden of air pollution. In concert with results from projects from other Themes in this call, a multi-pronged approach to reducing the burden of disease from air pollution can be developed, both at a macro-level, e.g., source emission reduction, and at a micro-level, e.g., changing behaviours. In practical terms these could be in the form of advisories for asthmatic adolescents personalised to their state of health for the threshold of exertion that they could tolerate for the environmental parameters on the day, or recommendation of routes that that mothers-to-be can take for travel within Delhi.